CCRATE - Cardiac Circadian Rhythm Automated Trend Establishment

The CCRATE project takes the results of the company's long running physiological signal AI programme and develops a consumer health system for the establishment of continuous Blood Pressure analysis.

The project uses new advances in AI to generate a Blood Pressure reading every 10 beats of the subject's heart without the need for an inflatable cuff.

For too many years diagnosis of hypertension have been made through wholly unreliable, inaccurate, uncomfortable inflatable cuffs.

We aim to change that and to create a solution that works for consumers using their smartphones paired with already certified stick on sensors.

At just 17g the chosen sensor solution can be worn for 7 days and is showerproof. In that 7-day period we analyse typically around 600,000 heart data points and generate up to 60,000 Blood Pressure readings. This level of analysis has never previously been achieved on a consumer health device.

The project develops the end to end data network between stick-on sensor and user's smartphone. It bridges the gap between app and medical device, and provides a new and novel means to analyse people's cardiac performance, their Blood Pressure and links it all to their Circadian Rhythm.

Blood pressure fluctuates with a pattern that follows a circadian rhythm, with a peak in the early morning hours and a trough during sleep. This rhythm originates in a "master oscillator" located in the brain.

This is the cutting edge of consumer healthcare, blending AI algorithms with advances in high-fidelity physiological measurements.

The output of the project will be commercialised through partnerships with specific industry organisations and sectors.

It is time we moved away from the inflatable cuff Blood Pressure device that is responsible for the onset of white coat hypertension as well as providing numerous questions over its reliability/suitability as a consumer health device.